Teesside University and Mersen UK Teesside Limited

To develop automated mass customisation techniques to enable flexible manufacture of graphite products informed by artificial intelligence, resulting in market leading high precision machining capabilities and lead times.